Diasporic Memories: Multigenerational Multiculture Within and Through South Shields

How can diasporic histories be revisited in South Shields through multigenerational memories and archives? Can diasporic histories, multiculture and social justice be read together through hauntings? How can collaborative research attend to how diasporic presences and absences are shaped? South Shields has long been recognised as a town of diasporic history (Tabili, 2011). The contributions of migrant communities, including those of Yemen and Bangladesh, has left an undoubted imprint on the landscape. Their history too, has been documented in part through longer histories of migration (Fryer, 2010), violent tensions of the early twentieth century (Griffin and
Martin, 2021), and notable historical visits, such as Muhammad Ali in 1977. These histories are suggestive of an intangible connection between past and present, something which might be captured through the language of hauntings, yet the living memory of this history remains relatively under researched, whilst the post-industrial built environment is ever-changing. This research will question what we might learn from more recent histories, those within living memory, and how we can trace and feel the multigenerational connections between past and present, revealing not only the impact of significant moments like those above but also a much wider repertoire of thinking
through the past. The proposed collaboration is central to this, as it will consider the role of a cultural institution (The Word) within this context and foster a more active and engaged role of the space in connecting diasporic past with the present.